BBSRC National Bioscience Research Infrastructure: Transformative Genomics

Technical abstract
The National Bioscience Research Infrastructure (NBRI) in Transformative Genomics will provide scalable infrastructure to translate new advances in genomics and bioinformatics into ground-breaking discoveries innovation and market opportunities within BBSRC’s priorities. Building on the strong outcomes of the National Capability in Genomics and Single-Cell Analysis the NBRI will deliver critical support to our Institute Strategic Programmes and enable innovative research and businesses to access and exploit new technologies tools and resources at the frontiers of genomics. The NBRI will embrace technical development and translation to unlock the potential of genomes transcriptomes and epigenomes across the tree of life from individual cells to whole ecosystems ensuring that the EI and the wider UK bioscience community remain at the forefront of genomics for the benefit of society and the economy.